Making Fashion Week digital with interactive videos

The Covid-19 pandemic has had a devastating effect on the fashion industry both through retail as well as the drastic changes required to fashion week as we know it. Fashion week is a key event driving the industry both from internal as well as consumer perspective. The situation is forcing designers to find a new way to showcase their collections to consumers and press and to facilitate the buying process from retailers and wholesalers globally.

We want to build a product that allows designers to create an innovative digital form of fashion week. Designers will be able to create videos showcasing the new designs. These videos can then be made interactive allowing the viewer to click on the products to discover all the associated details from original sketches to material details and costs. There will be a further connection to enable buyers to place orders directly via the videos. Additionally, as soon as the products are available to consumers, the videos can be made shoppable for consumers. This is also crucial as designers are currently sitting on vast amounts of excess stock.

This will allow designers to get their collections in front of an extended audience globally through an easily shareable video link.

Brands will also be able to access data on consumer/buyer/press interest in different items. Data that has previously been much more difficult to have access to.